SonarTeq - Dyteqta Limited

The NHS creates 34.4m cubic metres of sewage annually. As part of sustainability
obligations, NHS hospitals are committed to reducing water use by 2.5% per employee each
year till 2016 (Dept of Health, 2014). To meet these obligations, hospitals are installing ultralow-
flush (ULF) toilets. However, these new systems are insufficient to draw waste away
from the buildings through existing drainlines whose size, length, and slope were designed for
greater flow rates, leading to clogging or plugging of the drainlines and expensive clean-out
costs (Veritec, 2005).
85% of UK hospitals now use paper bedpan macerators which use 90% less energy per cycle
than washing systems (Haigh Medical, 2015). However, bedpan macerators place an extra
burden on ageing wastewater systems, increasing the risk of pipe blockages. Water UK has
recommend banning their use (Water UK, 2014).
Failed drainage causes overflow, backups, bacterial growth and dangerous risks of infection
and there is a correlation between poor drainage and number of superbug infections.
Infections acquired in hospitals kill 6.5K in the UK annually, and the NHS pays out over
£10m/yr in compensation to people who contract superbug infections in hospitals (Telegraph,
2012).
Dyteqta has proven the concept of Sonar-Teq, which detects failed trap seals and blockages in
wastewater pipes by sending a sonar wave down the drainage system. Once a blockage is
detected, the system sends multiple, powerful waves of water dosed with additives (enzymes,
foams, ionised water, degreasers) through the pipes to clear the blockages.
Dyteqta has developed a lab prototype of Sonar-Teq, which is currently too large, expensive
and complex to install commercially. Dyteqta must make a more compact system that is
simpler, more affordable and less complex to install. Dyteqta also needs to prove to the NHS
that Sonar-Teq will prevent blockages, thereby reducing direct costs from cleaning and cases
of superbugs.